Residual Learning for Robot Locomotion via Generalized Skill Acquisitions

Conventional robotic locomotion control is a complex task with significant limitations that can challenge its robustness. Reinforcement Learning (RL) control policies offer a solution, removing engineering complexity, improving terrain generalization, and enhancing robustness. However, RL policies require extensive training. Residual Learning methods can improve sample efficiency, but they limit the policy to specific gaits, typically only one. To overcome this, we propose a gait-free residual learning framework, allowing free foothold placement to optimally achieve objectives given the environment and situation. This approach proposes a hierarchical RL framework that incorporates residual learning with latent task compression and skill imitation techniques. This framework aims to maintain the high sample efficiency of residual learning methods and while enabling the policy to adapt to various situations, resulting in more robust and versatile robotic locomotion control.